An AI-based platform to help SMEs determine how to focus their time and marketing budgets to maximise growth based on analysis to determine the right products and customers to target through media and other business methods

With a core project team of Iain Cahill Chief Revenue Officer and Jack Cahill (Lead Developer), Gewardz Media Ltd. (Gewardz) is a UK micro-company creating AI-enabled software to help businesses optimise marketing spend. Currently, small businesses have few tools for assessing marketing campaigns or developing personalised advertising plans. By analysing a company's current sales and customer behaviours, Gewardz's software can highlight the products and customers that bring in the most revenue and target marketing strategies to replicate these successes, allowing companies to make confident spending decisions, maximise profits, expand and create new employment opportunities.